Roto-Fence

The Roto-fence Project aims to develop a turn-key system to autonomously support farmers creating field fences for rotational grazing. The system will remove the labour cost associated with creating fencing for paddocks by creating accurate, high precision fencing for a fraction of the cost. Users will be able to control the entire system from a tablet, determining paddock distribution and effectiveness of their grazing pattern.

We aim to improve the uptake of autonomous systems by providing an industry ready fencing solution that can immediately address the concerns of farmers. The system will be safe, efficient and remove the requirement for contractors or farmers to spend extensive time to designing, constructing and maintaining fences.